Voltage Control

HTIP has developed low cost, compact, solid state technology to ensure that the feed-in from micro generation in the home is stable and of high quality. Voltage instability caused by micro generation can adversely affect the electricity supply in a neighbourhood and the technology ensures that renewable energy can be widely deployed without risk to the supply quality.